i-Kno' Realtime Reporting Prototype

Many reporting tasks and processes take place in organisations all over the world, every day.
These are commonly recorded on paper or in Word, Email or Excel documents. This means
that valuable data of every kind (management, manufacturing, safety, sales, medical) is shrink
wrapped inside these documents. This data then gets buried in files, folders and email ~ which
makes it effectively lost to the management of those businesses.
This was the premise on which we began our TSB Proof of Concept project. Through that
project we have seen this borne out in manufacturing, transport, facilities and health care
settings. During the PoC we worked closely with several organisations to map their paper
reporting processes into our system, i-Kno’, an enterprise solution that provides a rich realtime
reporting platform that can be used horizontally across all business sectors.
Through the Innovate UK Proof of Concept project we have learnt an awful lot about how our
software platform, i-Kno’ can best serve businesses and through that how it can help
managers, patients and workers (nurses, clinicians, engineers etc) report in real-time.
An InnovateUK Development of Prototype Grant will allow us to take our initial concepts
forward adding innovative new components based on the insights and experience we have
gained working with these organisations. This grant will enable the prototyping of an
innovative system for intelligent reporting of real time information via a range of desktop and
mobile platforms i.e smart phone, tablet & desktop. To allow distributed teams to work in
better, smarter and more efficient ways.
Through this Webmoco will be able to go to market with a product that will create sustained
growth and stability for the company.